Molecular basis of FtsH function in the cyanobacterium Synechocystis PCC 6803

Cyanobacteria are a diverse group of bacteria that have the ability to carry out plant-like photosynthesis, using solar energy to drive the fixation of carbon dioxide into organic matter and the liberation of oxygen from water. They are found in aquatic environments and make an important contribution to global oxygenic photosynthesis. Their photosynthetic activity is therefore crucial to determining levels of carbon dioxide, a greenhouse gas, in the atmosphere. Cyanobacteria are also closely related to the chloroplasts found in plants and many of the biochemical processes are conserved. Consequently cyanobacteria have been widely used as models to study related processes in chloroplasts, such as how the protein components involved in photosynthesis work. In particular the cyanobacterium Synechocystis 6803 is a widely used experimental system because of the ease of doing genetic engineering experiments in this organism. Recently Peter Nixon and colleagues identified a cyanobacterial protease, termed FtsH2, which was involved in the repair of the oxygen-evolving Photosystem II complex following light damage. Homologues of FtsH2 are also involved in the same process in chloroplasts. Subsequently FtsH2 has been shown to be involved in the successful acclimation of Synechocystis 6803 to a number of other environmental stresses including heat, high salt and reduced availability of inorganic carbon. FtsH2 is therefore an important factor controlling a number of different physiological processes vital for survival of the cyanobacterium. In background work to this proposal we have developed the experimental tools to conduct important fundamental studies on this class of FtsH protease. We have developed techniques to purify the FtsH2 protease and have shown that it forms a complex with the related FtsH3 protease. By using electron microscopy we could show for the first time that this FtsH2/FtsH3 complex is made of six subunits. In this application we describe a series of experiments to assess the structure and function of FtsH2 and the other three members of the FtsH protease family found in Synechocystis 6803. We propose to identify the location of each of the FtsH subunits in the cell, determine the number and composition of the different types of FtsH complex in the cell, identify potential targets for each of the FtsH proteases and determine if the physiological effects displayed by the FtsH2 mutants is as a result of the proteolytic activity of the FtsH complex or the ability of FtsH complexes to help pull or refold cellular targets. Beside improving our understanding of how cyanobacteria respond to various environmental stresses, our results will also be of special significance to plant scientists who are trying to understand the role of FtsH in the chloroplast. Ultimately work on the FtsH proteases might allow the generation of photosynthetic organisms, such as crop plants, that are able to grow more productively under a range of environmental conditions including high light stress.

Technical abstract
FtsH proteases, which are members of the AAA+ (for ATPase associated with various cellular activities) superfamily of proteins, play an important physiological role in the cyanobacterium, Synechocystis 6803, including the acclimation to various type of abiotic stress (e.g., light, heat and salt stress). We will conduct a wide-ranging investigation into the structure and function of the four FtsH homologues found in Synechocystis 6803. Significant background work has been performed to establish the feasibility of our experimental approaches. We propose to: (1) use Glutathione-S-Transferase (GST) tagging techniques to isolate each of the FtsH subunits from Synechocystis 6803, to identify co-purifying subunits and to assess enzyme activity; (2) use electron microscopy techniques to determine the dimensions of the various FtsH complexes (and possible accessory factors) and the number and location of GST-tagged copies in the complex; (3) use anti-peptide antibodies and biochemical fractionation to determine the location of each subunit in the cell; (4) generate ATPase and/or protease deficient mutants to assess the importance of each activity for their various physiological functions; (5) examine substrate specificity by identifying proteins that either co-purify with GST-tagged protease deficient FtsH complexes or overaccumulate in the proteome of the protease inactive mutants and (6) test the possible redox control of FtsH activity by thioredoxin using isolated complexes and determine the importance of the single Cys residue on FtsH activity by mutagenesis.